Fractal Flow (R3A)

Fractal Flow (FF) addresses challenges for both the National Grid Electricity System Operator (NGESO) and Distribution Network Operators (DNOs). NGESO currently has limited visibility of aggregated demand forecasts, services availability, and headroom at and below Grid Supply Points (GSPs). As DNOs shift to flexible demand and supply services, FF provides crucial insights to manage network dynamics and avoid conflicts caused by Active Network Management (ANM) systems. By enhancing real-time data access and network visibility with accompanying data analytics, FF aims to better utilise Distributed Energy Resources (DERs), promote low-carbon technologies to reduce CO2 emissions and optimise operations reducing curtailment costs.